Inorganic systems for catalytic conversion of small molecules to useful chemicals

The work will include aspects of self-assembly, polyoxometalate, coordination chemistry, electrochemistry, chemical, structural and surface characterization. We have recently been developing molecular catalytic species to produce useful products with particular interest in energy applications. The fine structural control and stabilisation of potential intermediates is crucial for the functionality and specificity of the catalytic process. The project will develop general protocols for the investigation of the fundamentals of modulated self-assembly, while scoping out the potential applications of carefully designed molecular species for small molecule activation and highly specific heterogeneous catalysis.